Fundamental and new physics phenomena in particle physics

In the last decades, the Standard Model of particle physics evolved to the most precise theory of fundamental interactions and the elementary constituents of matter. Despite its great success, there remain open questions: the Standard Model cannot account for the dark matter content of the universe, it does not explain why the Higgs boson mass is so much smaller than the Planck mass or why QCD does not break CP-symmetry. It also does not explain the observed matter-antimatter asymmetry of the universe, which must have been present shortly after the Big Bang, and this remains one of the major outstanding questions in modern physics. This project will develop theoretical and phenomenological approaches to search for fundamental new physics phenomena in the Standard Model itself and in Beyond-the-Standard-Model formulations to address these exciting issues.